Fourier coefficients, periods and L-functions

Modular forms are highly symmetric functions that are central to modern number theory and have links to many branches of mathematics. For instance, Sir Andrew Wiles' proof of Fermat's Last Theorem in 1995 relied on a deep connection between modular forms and elliptic curves. Modular forms and their generalisations known as automorphic forms constitute one of the most active areas of mathematical research today and have been studied by several Fields medallists.
In his visionary 1916 paper, Ramanujan conjectured certain bounds on the Fourier coefficients of modular forms. These bounds were proved by Deligne in 1974 using tools from algebraic geometry, a deep work that won him the Fields medal. For more general automorphic forms, understanding the growth of Fourier coefficients remains a difficult and important open problem.
One of the most important classes of automorphic forms are the Siegel modular forms of degree n (where n is a positive integer). Siegel modular forms of degree 1 are just the usual modular forms. Siegel modular forms of higher degree were first investigated by Carl Ludwig Siegel in the 1930s and are of great significance in number theory and the Langlands programme, and also have applications to physics and information technology. To give an example, Wiles' proof of Fermat's last theorem relies on a deep connection between modular forms and elliptic curves; the generalization of this fact to surfaces involves Siegel modular forms of degree 2.
The objective of this project is twofold. First, by deriving a new formula, we will prove a special case of a famous conjecture of Resnikoff and Saldana on bounds for Fourier coefficient bounds of Siegel cusp forms of degree 2. This is a deep and important conjecture (open for almost 50 years) with applications to representation numbers of quadratic forms. Secondly, this project will serve as a feasibility study for extending our results to Siegel cusp forms of general degree n.
What makes this project unique is that it will need a synthesis of different techniques, yet is concrete and feasible, is deliverable in the short time-frame, and will have substantial impact.
The overarching theme of this project is that key integrals of automorphic forms (known as periods) can be used to prove new bounds on their Fourier coefficients. Underlying this is the fact that periods have close links to objects known as L-functions lying at the heart of two Millennium prize problems. The proposed work will provide a breakthrough in our understanding of Fourier coefficients of Siegel cusp forms of degree 2 by applying the theme of periods and L-functions in a highly novel way. Building on prior works of the PL, we will develop ground-breaking approaches at the interface of algebra, arithmetic and analysis, which will allow us to make advances that were previously inaccessible and will forge new links between different mathematical areas.
Our proposed methodology will build upon a number of recent papers of the PL as well as a key recent paper of Xue. The project will have significant academic impact and will benefit researchers from the EPSRC research areas Number Theory and Algebra. The mathematical community will benefit from our discovery of important new results as well as our development of new tools which will open up several avenues for further exploration around periods and L-functions of higher degree.